Renewable Energy Harvest

**Renewable Energy Harvest** unlocks the untapped power of Britain's countryside by turning farm, food, and forestry residues into clean, flexible green gas. By combining biomethane and syngas production with advanced mapping and forecasting tools, the project will identify where rural resources can best connect into the gas network. This innovation supports a fair, low-carbon transition - cutting emissions, reducing costs, and keeping energy value in local communities. Backed by Northern Gas Networks and partners, Renewable Energy Harvest paves the way for smarter, more resilient infrastructure that helps Britain make better use of low-carbon gases for a decarbonised future energy system.